Molecular computing - using the programmability of DNA for solving computational problems of humankind

**Cambridge Molecular Computers is pioneering a revolutionary new computing paradigm using DNA as the medium for information processing.**

DNA computing offers the potential to solve practical problems in business, science, engineering and security faster than both today's electronic supercomputers and tomorrow's quantum machines. At the same time, it promises a dramatic reduction in energy use---by several orders of magnitude---compared to traditional silicon-based systems.

Modern electronic computing is facing fundamental physical limits, and while quantum computing attracts attention, it is likely to remain suitable only for a narrow class of problems---assuming large-scale, fault-tolerant systems can even be built. DNA computing, by contrast, offers a more general and biologically grounded alternative.

In principle a desktop DNA computer could have more memory than all the world's electronic computers. This is not science fiction: DNA has evolved over billions of years as nature's data storage and processing medium. The trillion-dollar biotechnology industry has already developed the tools for manipulating DNA at scale enabling us to store, copy, and change DNA states---key requirements for computation.

Cambridge Molecular Computers is uniquely positioned to lead this transformation. Our founding team brings together world-class expertise in machine intelligence, computation, biotechnology, and venture creation. Together, we aim to unlock the potential of molecular computing and establish the UK at the forefront of the next computing revolution.